Assessing arts-based interventions for sustainable practice

Tackling the climate crisis requires deep-rooted cultural and social change, and embedding sustainable change in everyday practices requires communication and collaboration between governments, intergovernmental bodies and local communities. Creative practitioners have begun to devise and implement ways of bringing the voices and needs of communities into the conversation, but there is as yet no common framework by which we can compare and evaluate the longer-term effectiveness of such interventions. This project will gather evidence from a range of creative interventions, and develop a portable qualitative framework for the design, assessment and improvement of arts-based community interventions.